Designing optical activity and synthetic magnetism of atomic vapours with vector vortex beams

Optical elements including beamsplitters, gratings, waveplates or chiral media can influence both internal (polarisation) and external (motional) states of light. In contrast to such passive optical elements, atomic gasses offer an interface whose absorption and dispersion properties can be reconfigured through optical pumping. Moreover, the internal level structure of atoms can give rise to geometric phases and polaritons. This project will explore the formation of spatially varying atomic spin polariton patterns under optical pumping with complex vector light, and its action on a probe light beam in terms of dichroism, birefringence, bi-diffraction and synthetics magnetism. The student will be designing an experiment to show these effects, based on an existing cold Rubidium trap, and develop a suitable theoretical framework.